D2NA Innovation Voucher Application

D2NA are in the business of making people feel safe, secure and well cared for. The way we do that is we look after their IT networks. With the ever-increasing demand for Cloud IT services, this is a great step forward as it strengthens our ability to offer highly available services using the Cloud model which complement our established business model.Cloud security architecture is effective only if the correct defensive implementations are in place. An efficient cloud security architecture should recognize the issues that will arise with security management. The security management addresses these issues with security controls. These controls are put in place to safeguard any weaknesses in the system and reduce the effect of an attack. There are many types of controls behind a cloud security architecture.D2NA needs to show leadership in the industry and innovate new ways of addressing potential fears. As well as technical best practices it's vital to demonstrate to customers that we take precautions to protect their data in our Cloud. This means a deep look at how we manage our processes and people.